'A UK Backchannel?': A Science Diplomacy History of the British Council in the Twentieth Century and Beyond

This research explores the science activities and initiatives of the British Council to ascertain if the organisation can be regarded as an agent of 'science diplomacy'. By exploring the 'soft power' potential of the Council's overlooked science initiatives (primarily in the USSR, Egypt, and India), the thesis will contribute to a wider understanding of Britain's non-governmental foreign and cultural relations.